Previous knowledge of the scheme

SMART factories (“industry 4.0” or “fourth industrial revolution”) are the future for
manufacturing via fully integrated and affordable factory automation solutions that streamline
materials flow through a manufacturing facility. Key components of Smart factories are
Checkweighers - automatic machines for checking weight of packaged goods, normally found
at the output of a production process. Checkweighers can weigh in excess of 500 items per
minute depending on carton size and accuracy requirements.
Current checkweighers use load cells that are analogue devices of low natural frequency and
their main problem is response/settling time. They are also affected by machine vibrations –
resulting in uncertainty of measured package weight. Ultimately, this can translate into loss of
profits from overweight packs.
Our idea is to create a high-speed, high-resolution, shock-resistant (high-Q), digital load cell
with no moving parts that can be used in any industrial applications needing fast, accurate and
repeatable responses to a change in weight such as checkweighing, packaging and filling
machines. Success will create a new market-leading technology in a rapidly growing market
where total market revenues for Smart factory solutions are expected to reach $246 Billion by
2018, with Compound Annual Growth rates (CAGR) of 8.5%.
This market assessment study seeks to identify an optimal market entry point for our novel
load cell technology by consulting stakeholders and key influencers in the food, dairy and
beverage; and pharmace